Validation of Automotive Micro Turbine Range Extender (VAMTRE)

The aim of this project is to take the micro gas turbine range extender as developed under the TSB BN096F “ULRE” project and accelerate its validation for automotive use. To achieve this requires the definition and implementation of new tests to validate a novel component in an application with different requirements to those of large scale gas turbines. The project will define these validation requirements based on automotive test practice and develop commercially viable approaches to achieving them which will be piloted on prototype units.
Bladon Jets will supply the micro gas turbine range extenders, parts and gas turbine knowledge, Warwick University (UoW) will supply test facilities and manpower and Jaguar Land Rover (JLR) will provide the automotive knowledge and test procedures.